Breaking silence: Untangling the role of compact heterochromatin breakage in the complex multiple myeloma genome

Multiple myeloma is the second most common type of blood cancer, affecting approximately 6,000 new cases in the UK every year. This malignancy originates from plasma cells, a type of immune cell, which undergo genetic changes that trigger uncontrolled cell division, leading to significant health complications.
Our genetic code is organised into strings of DNA within every cell, where the active units, known as genes, serve as the fundamental instructions guiding cellular function and behaviour. Each gene occupies a designated position within one of these strings, ensuring coordinated biological processes. However, in the case of myeloma cells, this precise arrangement can become disrupted; like a string breaking and tangling, causing genes to get lost, duplicated, or rearranged. The exact breaks and affected genes differ from one patient to another. Such variability in genetic alterations underlies the wide range of symptoms and treatment responses observed in myeloma, presenting a major challenge in understanding and treating this cancer.
In an initial study of 23 myeloma genomes, we discovered something unexpected. Over 60% of these cases had DNA breakages in areas that are usually tightly packed and protected from such damage. These areas, known as compact heterochromatin, had been a mystery until the latest human genome map in 2022 revealed their DNA sequence, enabling them to be studied for the first time. Yet, extracting meaningful information about these areas through genome sequencing presents significant analytical challenges, leaving them largely unexplored in any cancer. To address these challenges, we have developed a new method that enables us to uncover the intricate details and implications of these breakages. Our findings indicate that these breakages are not random but are associated with worse outcomes for patients, affecting crucial genes that can aid tumour growth.
Our project aims to dive deeper into these genetic abnormalities and study their significance in myeloma. We suspect that disturbances in these compact DNA regions could lead to a cascading effect, making the myeloma cells more robust and resistant to treatment. By analysing a large set of myeloma genomes and employing modern genetic techniques across various molecular levels, we aim to pinpoint the architecture and mechanisms of these changes. We will identify their precise locations and the genes involved, exploring their influence on myeloma development from its asymptomatic stage through to advanced disease progression and treatment resistance.
The insights from this study promise to revolutionize our understanding of multiple myeloma, identifying key factors that could predict the disease's biology and uncover new ways to target the cancer cells. Furthermore, the computational methods we develop will have broad applications in cancer research, offering new avenues to study genetic abnormalities across different cancers.